ADAPT - Adoption of Digital Automation Practices & Technology

"ADAPT - The Adoption of Digital Automation Practices & Technology - Proof of Concept project will pilot a new way of encouraging small and medium sized businesses to adopt existing technologies and business practices that can boost their productivity. The project will focus on overcoming the information barriers that prevent smaller businesses with high growth potential from adopting two types of existing digital automation practices and technology. These are:

1. **Marketing Automation** - the use of software and AI systems to automate marketing processes such as customer segmentation, customer data integration (CDI), and campaign management. This is a form of digital automation that is applicable across a wide variety of sectors.
2. **Industrial digitalisation technologies (IDTs) -** IDT's come in various forms and various levels of maturity, ranging across artificial intelligence, the Internet of Things, robotics, and analytics. Together, they are driving what is being called the Fourth Industrial Revolution. The focus of ADAPT will be on adopting Automation in Manufacturing processes.

By partnering with two 'frontier' adopters of these technology areas; Siemens PLC and Red Eye International Ltd, the ADAPT project will take small cohorts of High Growth SMEs on 'learning visits' to these 'examplar' companies to learn from their best practice, understand benefits and costs and identify how they could adopt the technology within their own businesses."